Glasgow Caledonian University And Highland Colour Coaters Limited

To reveal knowledge about the phenomenon known as 'gassing' and hence optimise production yield, quality and scope in powdercoating on galvanized steel.